AHRC DCMS Fellowship SUSAN OMAN

Each fellowship will last up to 13.5 months to cover a three-month inception phase for set up activity, followed by a six to nine month placement with the Department for Digital, Media, Culture and Sport (DCMS), and concluding with an impact phase lasting up to six weeks.

Fellows will co-design projects and activities with DCMS and produce analysis to inform government decision making across a range of policy priorities. Fellows will also engage across DCMS, building effective working relationships and supporting wider knowledge exchange with researchers. This will be supported through their embedded role within DCMS, including line management support.